Living in a transformed landscape: environmental evidence for the Mesolithic/Neolithic transition in Cumbria

This project will provide a detailed understanding of social and cultural interactions with the Mesolithic and Neolithic environment. The research will draw on the analysis of fossil pollen from multiple cores, and plant macro-fossil samples, alongside an integrated analysis of waterlogged and carbonised plant remains, worked wood, insect remains and soil micromorphology.